The University of Reading And Ella's Kitchen (Brands) Limited

To develop and launch an innovative, evidence-based, multi-sensory strategy for enhancing children's enjoyment of healthy food and to develop associated personal and in-store brand experiences.